immersive odysseys - mobile based immersive education for medical students

Immersive Odysseys allows emergency and medical service trainees to experience a variety of challenging environments from their home in order to further and enhance their education while access to training centres is restricted. Using their own smartphones and simple cardboard headsets they can access relevant pre and in-hospital environments, explore, interact and learn from the leading experts in their field.

We have been supplying immersive environments and content to universities and simulation centres for over 5 years and we have a proven track record of using our expertise to help medical professionals create bespoke, localised, topical immersive lessons for their students.

We believe that the experts know best how to create the right content for their students, so we are creating an easy to use web-based editor to allow them to make professional standard VR and web content to bring home-learning to life.

These immersive experiences can help to build the students knowledge and skills in a more interesting and fun way than traditional methods. By immersing them in the right setting, they can also help instil the identity and values that help round out their education.

Students will get to see first hand the sights and hear the sounds of real-world medical locations in crystal clear 360 videos with ambisonic audio and experience some of the pressure these settings can bring.

Exploring these environments will help cement knowledge as they interact with the scene and view relevant images and videos embedded by their lectures. They will also be challenged with questions and games to ensure they're on their toes.

Our templates and editor bring far more features than has ever been seen before in a tool of this kind. Multiple layers of scenery, overlays and effects can be combined and scenes linked together to form complex challenges. Quizzes, reveals, wipes and many other activities can also be created using the drag and drop interface.

A huge toolbox of assets is included; 360 videos, icons, images, sounds; created by immersive as well as third parties. Our tools will also enable lecturers to film their own hospitals and other environments because immersion works best when it's familiar and believable.

The whole system is hosted securely on the cloud and a familiar interface allows students to find, save and experience relevant content. Content creators can share their scenarios with the community, helping to build up an amazing ever-expanding resource of relevant materials.